Career Progression Fellow

Technical abstract
The mucosa of the gastrointestinal (GI) tract forms a major organ for the absorption of nutritional compounds from the intestinal lumen and for the defence against pathogenic agents. The main elements specific to the GI tract are the epithelium, the immune structures and the bacteria. The large intestine houses hundreds of species of commensal bacteria that provide a number of benefits to the host, including protection from pathogenic transients, nutritional benefits and maturation of mucosal immunity. We are targeting to understand the interactions between pathogenic and commensal bacteria taken place in the gut previous to infection. Modelling bacterial interactions is targeted at the molecular level by integrating transcriptomics, metabolomics and genomic population analysis. This involves an increase of complexity in the modelling approaches required to describe the mechanisms of interactions between bacterial populations taken place in the GI tract.